Aya Music Publishing Security

Aya Music is an independent music publishing company seeking a Cyber Security Innovation Grant to assist with the introduction of security measures to safely store and share digital music with clients.